Deciphering glycan fingerprint of healthy microbiota

Human mucosal surfaces such as gastrointestinal tract harbour numerous numbers of microbes, so called microbiota. Advances in microbiology suggest that microbiota have significant influence on human physiology (e.g. preserving healthy gut functions). In this project, the successful candidate will aim to address the key question in the field "what the healthy microbiota looks like?". The research outputs will provide us better understanding on the microbial community in the gut and pave the way to improve gut health by modulating microbiota.